Flower Waste Valorisation

The research will focus on utilising flower waste to produce high value chemicals, with an aim to provide the fine chemical industry with a sustainable alternative to the existing petrochemical feedstock. This research aims to use enzyme as catalyst to produce functional building blocks from flower waste and investigate scale-up in continuous reactors. Experiments will be carried out in batch to identify the effect of temperature, catalyst and substrate loading on the product yield. The best operating parameters will then be used for reaction scale-up in microchannel and spinning disc reactors. Analytical techniques like gas chromatography (GC) and mass spectroscopy (MS) will be used to determine the reaction conversion and yield. Results from the experimental work will be used to develop reaction kinetics model to determine the reaction rate in both batch and continuous process.